Wellbeing, Support Networks and Expertise on the Seacroft Council Estate, Leeds, 1950s-90s

The second half of the twentieth century witnessed a transformation in the homes, health and wellbeing of British working-class communities. The establishment of the Welfare State and the NHS led to an optimism about the ability of the state to end poverty and ill health, and council houses were constructed on an unprecedented scale, significantly widening access to high-quality housing. Many of these new homes were on large suburban council estates. Yet, in the following decades contemporary commentary about these communities was often critical. There was a concern in the 1950s-60s that suburbanisation had destroyed 'traditional' working-class community networks and caused 'suburban neurosis' amongst lonely housewives, and, from the 1970s, that a collapse in social responsibility had isolated residents through fear of their neighbours. Such sites were repeatedly stigmatised, represented as having low levels of wellbeing and poor access to practical and emotional support from the community.

This project examines these changes through co-produced research with residents of the Seacroft estate, Leeds. The small village of Seacroft was massively expanded in the 1950s when construction began on the new council estate. During this project, and in partnership with residents, I will examine how social networks developed, endured and changed in Seacroft from when the estate was first built to the 1990s. In doing so I will reconsider the nature of post-Second World War suburban communities. I will pay attention to complex identities as well as vernacular understandings of class, ethnicity and gender. I will investigate how social networks had a positive or detrimental effect on wellbeing, when support was available within the community and when it was absent. Alongside this, the project will trace changing understandings of mental health and wellbeing in Seacroft, and investigate the role of professional and lay expertise in informing these understandings.

The project will develop co-production methods for social historians. I am already working with a women's health discussion group and I will form four more groups to represent a broad range of social groups on the Seacroft estate, many of which rarely have the chance to engage with the university. These groups will be at the core of the project and we will collaboratively develop research questions and aims, analysis and interpretation, and project outputs. We will cross academic/non-academic divides when presenting our research and there will be opportunities for sharing different forms of expertise at conferences and project workshops. A radical reconsideration of ethical practices is at the centre of this project and I will develop new guidelines for participant care and self-care when working on sensitive topics with marginalised groups.

There will be a range of outputs aimed at academics, the Seacroft community, and local organisations. I will write articles analysing shifting understandings of and attitudes towards mental health, wellbeing and expertise, and investigating the changing role of friendship and local support networks in wellbeing. In addition, I will write research methodology articles on co-production and ethics which will be of interest to public historians inside and outside the university. A major public output will be produced with and for the Seacroft community, and the form this takes will be decided in collaboration with project participants in response to their needs and wishes. Creative events held throughout the project will disseminate findings as well as generating new research, and the testimony collected will be held in a new archive collection at the West Yorkshire Archives. I will work in partnership with local community and mental health organisations -Chapel FM, Women's Health Matters and the Leeds Older People's Forum - and I will share this research more widely through History & Policy and the What Works Well Centre for Wellbeing.

Potential impact
The non-academic beneficiaries of this project will include:

1. Seacroft Mental Health and Wellbeing Discussion Groups
Participants will be the key beneficiaries of the project through their long-term engagement. These groups will co-produce project aims and questions, research, analysis and interpretation, and project outputs. They will improve self-esteem and build confidence and experience, and become embedded in community and professional networks in Seacroft and Leeds. They will develop a range of skills including historical and archival skills, project design and management, research, writing, communication, evaluation and presentation.

2. Seacroft Community
A much larger group of residents will benefit through participatory microhistory events, oral history interviews, and viewing project outputs. Because engagement events will allow the community to participate in a range of ways and will be designed in collaboration with the discussion groups, they will encourage participation from local residents who do not usually engage with history.

3. West Yorkshire Archives
The West Yorkshire Archives will engage with new audiences and develop a new archive collection. Discussion groups will have trips to the archives to receive training and view material. All material collected through the project will be deposited in the archives as a new 'Seacroft Lives' collection (with permission of the creator) making a significant contribution to the archive as they currently have very little material on the recent history of the area.

4. Community Organisations in Seacroft
I will collaborate with community organisations in Seacroft, including Chapel FM, the LS14 Trust and the Seacroft Community Hub and Library. The project is aligned with the key aims of these groups: empowering the local community, collaboration, creativity, and systemic change. The manager of Chapel FM will sit on the advisory board, and I will work closely with groups across Seacroft to ensure that this project contributes to their needs and aims. I will introduce project participants to the range of community groups and events taking place in the local area, building networks and connections and encouraging participation at events run by community organisations.

5. Leeds Mental Health and Wellbeing Organisations
I will work with mental health organisations in Leeds to ensure that the research addresses issues which are current priorities in the city. Members of two organisations will sit on the advisory board: Women's Health Matters is working to improve access to healthcare amongst marginalised groups, with a focus on mental health; and the Leeds Older People's Forum is particularly concerned with reducing isolation and loneliness. Both will be involved in developing project aims and evaluation. I will share research findings and lessons from the past, and the organisations will benefit from access to the local networks formed through the project to further their aims and publicise their own work.

6. Heritage Sector
The project will be of interest to the heritage sector due to the innovative research methods which can be applied to a wide range of projects. There is increasing interest in doing collaborative research which empowers communities, and through this project I will develop good practice in co-production and ethics. These will be shared through published articles and as freely available online guides, and publicised through social media.

7. Policy Makers
The key priorities of the Leeds City Council 'Best Council Plan' intersect with this project in several ways, including in the areas of health and wellbeing, strong communities, the age friendly city and culture. I will prepare a policy briefing on this research for the council. I will also write a blog for History & Policy and join the Communities Evidence Programme at the What Works Well Centre for Wellbeing.